Embedding Novel Sensor Technologies into Downstream Processing for Manufacture of Biopharmaceuticals

Embedding Novel Sensor Technologies into Downstream Processing for Manufacture of Biopharmaceuticals (project summary to follow)